Room Temperature Passive Heat Recovery with Heat Pipe

The results of Building Performance Evaluation Program, published by Innovate UK, identified that Schools consume 2 to 6 times more energy than designed. Recent research published by RIBA stated that UK Schools spend over £150,000,000 on energy consumed out of occupied hours, largely due to overly complex ventilation equipment. These findings are reinforced by CIBSE Journal reporting that new schools face excessive energy use, high running costs, poor operational effectiveness, with a large proportion of complex mechanical systems and renewables disabled, unused or abandoned due to the burden they place on the schools budgets and maintenance resources. Both CIBSE and RIBA point to complex mechanical hardware as a key contributor to these problems and the excessive costs involved, all at the time when School budgets are squeezed more than ever. In contrast, the Heat Pipe system designed by Ventive system is not only passive, but also possesses a simple and robust architecture. It can recover heat in winter, help to cool the building in the summer and seamlessly integrate into the building façade would greatly help to address the above reported energy inefficiency and high running costs. Ventive intends to prototype and test this system as part of this project.